Understanding the role of Senescent Immune Cells in Breast Cancer Lung Metastasis

As breast cancer spreads to the lungs, the immune system plays a critical role in either supporting or suppressing tumour growth. However, during ageing and chronic disease, some immune cells-including macrophages, T cells, and others-can enter a dysfunctional state known as senescence. These cells stop dividing and begin releasing signals that may weaken immune responses and promote cancer progression.
This PhD project will investigate how senescent immune cells contribute to the development of lung metastasis in breast cancer. The student will explore what triggers immune cell senescence in the lung environment, how these cells interact with key anti-tumour players like natural killer (NK) cells, and whether their presence alters the immune landscape in ways that favour metastatic growth.
The ultimate aim would be to explore whether targeting senescent cells can restore immune function and reduce tumour burden.